Migration and growth of super-Earths in magnetised protoplanetary discs

Almost 6000 exoplanets have been discovered, providing an unprecedented view of exoplanet demographics. Although existing surveys are biased towards finding planets with large masses and/or radii on short orbits, they show that super-Earths and mini-Neptunes are the most commonly occurring types of exoplanets. The forthcoming PLATO and Nancy Grace Roman missions, due to launch in 2026, combined with Gaia's DR4, promise to dramatically increase the number of known exoplanets, and probe unexplored regions of parameter space.
The above discoveries raise fundamental questions about exoplanet origins, and improved models of planet formation are urgently needed to explain existing and forthcoming data. While progress has been made in population synthesis approaches to modelling planet formation, the prescriptions adopted in these rely on much more detailed studies that explicitly simulate the growth and evolution of planets embedded in their protoplanetary discs. This proposal is to undertake such a detailed study. It aims to dramatically improve our understanding of how super-Earths form and evolve in the inner regions of protoplanetary discs, corresponding to the locations where they are most commonly observed.
Our understanding of what drives the evolution of protoplanetary discs has changed in recent years. The traditional model, in which turbulent viscosity causes angular momentum transport and heating through turbulent dissipation, has been replaced by one in which large-scale magnetic fields drive laminar accretion flows, and heating is dominated by irradiation from the star. The removal of turbulent viscosity causes the discs to be colder and thinner, with important implications for planet formation.
Our recent work examined disc-planet interactions using 2D and 3D radiation-hydrodynamical simulations, and an important result is that even low mass planets containing only a few Earth masses can open deep gaps in inviscid discs and stall their migration. The role of radiation transport is crucial, since the ability of a planet to open a clean gap is regulated by the cooling time of the gas. The observed behaviour is completely different to that obtained in viscous discs, where super-Earths do not open gaps and instead migrate in a predictable fashion. Our recent work does not include the effects of magnetic fields, and here we propose to remedy this.
This proposal is to build on our recent work and undertake a study of super-Earths embedded in the inner regions of protoplanetary discs, taking into account the effects of magnetic fields and non-ideal magnetohydrodynamical (MHD) effects originating because the gas is not fully ionised. We will perform a suite of 3D radiation-MHD simulations that go beyond the current state-of-the-art, and examine both the migration of planets and their ability to grow by the accretion of pebbles. The formation of a gap can block the flow of pebbles towards the planet, and hence quench its growth. We will examine the importance of radiation transport and magnetically-driven accretion flows on the migration and growth of super-Earths.
Our work will, for the first time, allow us to determine how super-Earths migrate and grow in the inner regions of modern protoplanetary disc models. It will allow us to determine whether the observed super-Earth population can have formed in situ, or if instead migration played an important role, and it will shed light on the role of pebble accretion in building these planets. The research team's expertise and experience should ensure success of the project.